Development and validation of a novel test method for negative pressure wound therapy

Development of an in-vitro test method for the assessment of the fluid handling properties of negative pressure wound therapies and super absorbent wound dressings within an exuding wound model.
Within the bioscience sector, specifically wound care, novel negative pressure wound therapy devices (NPWT) and superabsorbent (SAP) wound dressings are being released onto the market at a rate of multiple products per year. Currently there is no available validated test method that is capable of assessing and comparing the efficacy of these products. As such clinicians and healthcare professionals must make treatment choices for patient care based on marketing material and single case studies.
The development and external validation of this project will support the wound care sector by providing an independent test method and will concurrently improve patient quality of life by supporting the uptake of products with demonstrable improved performance.
The test method will be validated and accredited by UKAS and be carried out within the ISO 17025 guidelines.